Loughborough University and Abacus Lighting Limited KTP 24_25 R5

To advance Structural Health Monitoring (SHM) of mast structures, enhancing safety, maintenance efficiency, and sustainability across diverse infrastructure sectors, including rail, sports, ports, airports, and retail.